Thermal Management of Batteries

The study will provide an in-depth overview to identify gaps in the existing literature and emphasise the importance of addressing specific issues such as managing internal heat generation, implementing practical thermal management strategies in real-world scenarios, and identifying best practices to improve thermal efficiency. Batteries should be kept at an ideal temperature range of 20 degrees to 40 degrees to avoid reliability issues. The study will look at three different approaches to heat management: active, passive, and hybrid systems. Active systems maintain battery temperature using mechanical or electrical systems that include pumps and fans. These technologies, which include air and liquid cooling, are very effective at dispersing heat but also increase system power consumption, diminishing battery efficiency overall. Passive systems employ phase change materials (PCMs), heat pipes, and natural heat transfer mechanisms, including conduction and convection. These solutions do not require additional energy, making them more energy-efficient and simpler to build. Hybrid systems, which mix elements of active and passive techniques, aim to balance the benefits of each. For example, combining PCMs with air or liquid cooling systems can enhance temperature management over solely passive approaches while avoiding the high energy usage of completely active systems.